Leeds Beckett University and Hill Residential Limited

To research, develop and implement energy testing and monitoring capability of residential housing in order to enhance the consultancy services and product performance.